Modelling the Public Health Impact of Second Generation Malaria Vaccines

Malaria is a mosquito-borne parasitic disease that infects humans through the bite of an anopheline mosquito vector. The species responsible for the more severe and life-threatening form of malaria: Plasmodium falciparum still impacts a substantial public health burden on communities worldwide, with 212 million cases and 429,000 deaths estimated in 2015(1). Sub-Saharan Africa disproportionately bears the greatest burden of malaria: in 2015, the region was home to 90% of malaria cases and 92% of malaria deaths, the majority of which occurred in children under the age of five years(1).

The control and ultimately the elimination of malaria in Africa is a public health priority. While significant gains have been made in terms of disease reduction(2), there is still a long way to go to reach the global goal of eradication(3). Parasite drug resistance to artemisinin combination therapies and mosquito insecticide resistance threaten the sustainability of current control measures that have been at the forefront of the fight against malaria(4-7) and as such the development of a protective vaccine has been identified as a key component of sustainable malaria control and elimination programmes(8).

Specific Objectives:
1. Develop models to examine the dose-response relationship between immunological markers and protection from infection in malaria vaccinated populations
2. Understand the impact of the delayed and fractional dosing schedules of RTS,S on this dose-response relationship and corresponding population impact
3. Extend these dose-response models relating anti-CSP antibody avidity to vaccine efficacy using challenge data and phase 2 field trial data when available
4. Integrate dose-response and vaccine efficacy models into a malaria transmission model to understand the potential public health impact of second-generation malaria vaccines on malaria morbidity and mortality and its potential contribution to control and elimination programmes